University of Leeds and Blueclaw Conversions Limited

To develop an innovative software product incorporating artificial intelligence, enabling significantly more effective online marketing for e-commerce retailers and profitably growing the existing service business.